Identifying exposure pathways for environmentally transmitted zoonoses in climate-vulnerable peri-urban informal settlements in Brazil.

The global population living in marginalised urban informal settlements is estimated to rise to over 2 billion by 2025. These areas are commonly characterised by environmental degradation and unsanitary conditions, driven by the intersection of poverty, environment, and inadequate provision of public water, sanitation, and hygiene (WASH) services. These factors produce the socio-ecological conditions that favour environmental transmission of zoonotic diseases, many of which have domestic or synanthropic animal reservoirs. Extreme weather patterns caused by climate change are predicted to exacerbate this problem through frequent flooding events that will disproportionately impact poor, marginalised urban population groups.

In low-income urban environments with infrastructural deficiencies, rats and other rodents play an important role in the transmission of two key zoonotic infections, Leptospira and Toxoplasma gondii. Both pathogens are associated with poor sanitation, are transmitted to humans via the environment and can persist in water and wet soil for long periods, making them sensitive to extreme rainfall events and flooding. They have been shown to have a disproportionate impact on certain socio-demographic groups (particularly age and gender), but differences in exposure risk are poorly understood.

The environmental and social drivers of these zoonoses are complex, therefore an integrated understanding of how social inequities and exposure behaviours interact with flooding events to drive transmission of both diseases is consequently critical to reducing their burden. This requires a holistic, whole-systems approach that draws on internationally coordinated collaboration and partnerships between UK- and Brazil-based researchers. Additionally, this requires trans- and interdisciplinary research to develop an evidence base on the transmission of these zoonoses, in alignment with the strategy and priority areas identified by UK Research and Innovation and relevant councils.

This project will examine how socio-demographic factors, the environment and flooding events interact to determine risk of spillover transmission for two environmentally transmitted zoonoses, Leptospira spp. and Toxoplasma gondii, in marginalised urban communities in the city of Salvador, Brazil. A scoping review will be used to synthesise the current evidence on the impact of flooding events on transmission of a range of environmentally persistent zoonoses across different socio-demographic groups. Identified gaps will be addressed through the development and application of a questionnaire to measure i) self-reported exposure to animal excreta and the environmental reservoir and ii) household hygiene and sanitation activities relevant to the two target diseases, and how they change with heavy rainfall and flooding events. Variation of individual infection risk and household risk by sociodemographic group will then be analysed to understand how exposures and hygiene activities differ during flooding events to guide climate-adapted public health strategies and strengthen resilience against flooding health risks. Participatory methods will be used to engage with communities and relevant stakeholders to draw in expertise and share knowledge.